Innovative SaaS Solutions to support circular manufacturing in the global fashion industry

Each year, 60 Billion square meters of fabric are wasted through inefficient, fast fashion manufacturing techniques, equalling a landmass the size of Austria. It is our mission to solve this problem. Our proposal will develop the next generation of design & manufacturing software to support the global fashion industry's transition to a circular model by reducing pre-consumer waste, material consumption & expenditure by upto 15% through IP-protected innovations developed by ZERØ London. Our SaaS product will offer an enhanced user experience that places resource efficiency at the heart of the manufacturing lifecycle, informed by robust technical and industrial research that will eliminate the most persistent pain points of existing solutions currently available. It will be made available for early commercialisation within 12 months of project start date on an annual/monthly subscription basis at a fraction of the annual price of the current non-UK based market leader. This project has been developed with a view to secure private equity investment beyond 2023 to sustain expansion into European and US markets to access 58% of the total $1.7 Billion global market.